A Thing You Call Joy

"A Thing You Call Joy" is a short film made using state of the art Virtual Production (VP) methods. VP allows film-makers to use tools to visualise and manipulate live action and computer-generated assets, on set, in real time. The aim of the project is to develop virtual production pipelines and techniques in order to be able to service the rapid growth and demand for virtual production in the screen (film/tv/animation/gaming) industry.